Accelerating UK-US cooperation on Quantum Technologies for Fundamental Physics, Quantum Decoherence, Quantum Algorithms and cryogenic platforms

The Superconducting Quantum Materials and Systems Center (SQMS), is a US Department of Energy National Quantum Information Science Research Center led by the Fermi National Accelerator Laboratory. In 2020 SQMS was awarded $115M as part of an initiative to develop and deploy the world's most powerful quantum computers and sensors. Currently, SQMS brings together more than 400 experts from 28 partner institutions including national laboratories, academia, and industry. Fostering relationships between the deep expertise in quantum information science, material science, applied and theoretical superconductivity, computational science, particle and condensed matter physics, cryogenics, microwave devices, control engineering, and industrial applications contained within the SQMS and UK scientists who have the same core science goals brings together a unique combination of knowledge and facilities to tackle some of the most challenging physics problems. The focus of the cooperation is centred around the use of quantum sensors to enhance dark matter searches, addressing fundamental questions about the performance of quantum sensors and qubits, and the development of internationally unique facilities for both rare event searches and benchmarking quantum devices.